Monitoring climate and land use impacts in African rangelands with machine learning and Earth observation

Rangelands cover 40% of the world's land area and support more than half a billion people worldwide who depend on livestock. Rangelands are also among the most complex of agricultural ecosystems, with intricate relationships between climate, grazing impacts, fire and species playing out at different scales across the landscape. Satellite monitoring and machine learning provide increasingly powerful tools to understand how the world's rangelands are changing, and to feed that information back to land managers in near-real time to help them manage degradation, improve climate resilience, tackle invasive species and sequester carbon on the landscape.

In this research, I will work closely with the Northern Rangelands Trust (NRT), a partner organisation based in northern Kenya, to develop satellite-based monitoring tools to quantify degradation, resilience and carbon sequestration in the 5 million hectares of rangeland they manage. The first stage of my research will use Landsat imagery, meteorological records and rangeland management data to map changing degradation across the NRT landscape since 1995, and assess the effectiveness of different interventions in improving productivity and resilience to drought. In the second stage, I will work with NRT partners to co-develop on ongoing cloud-based monitoring tool to identify hotspots of degradation by fusing Sentinel-1 and Sentinel-2 high-resolution satellite datasets with machine learning methods, which will allow flexible, adaptive management of grazing and conservation measures to improve land condition. The final stage of my research will expand the method to a global scale, using both remote sensing and land surface modelling to examine the future role and impact of livestock grazing in the food system.

The research will make use of geospatial data analysis, spatiotemporal statistics, cloud computing, machine learning and system modelling to generate tools and insights for better managing rangeland ecosystems. Through partnering with external organisations, the research will also have a strong applied component, with a key output being an accessible, cloud-based monitoring tool that can support ongoing monitoring and management by land managers.